Connecting Creative Industries and Cultural Heritage: India-UK Film Festival Federation, Youth Curation and Community Co-creation

Film festival sectors in the UK and India have faced particular challenges re-engaging audiences and rebuilding links with diverse communities following the Covid-19 pandemic. This project builds robust and unifying connections between the academic, creative industry and cultural heritage sectors in India and the UK through three specific interconnecting pathways. The project aims to optimise creative collaboration, knowledge, strategy and policy sharing between film festival sectors in India and the UK, drawing on collaborative research between universities in India and Britain and creating connections between the UK Asian Film Festival (UKAFF) - the world's longest-running South Asian cinema showcase outside India and leading Indian film festivals in New Delhi, Bengaluru, Kolkata and Mumbai.

The first strand of the project will involve development of an India-UK Film Festivals Federation through symposia and networking forums to facilitate vital opportunities for festival curators, creative industry representatives and research scholars to share knowledge around industry practices transitioning into the post-Covid 'hybrid' (online/in-person) film festival format, devising innovative formats for engaging with young audiences and amplifying community participation.

The project's second connecting strand is the establishment of a sustainable India-UK Young Curators Lab network to build awareness and intellectual practice around film curation, aimed at young participants (18-28 age group) in the two countries. Through online participatory workshops led by India/UK university researchers and film curators from UKAFF and partnering Indian film festivals, aspiring young curators from diverse demographics in India and the UK will explore co-creatively, methods to watch, select and exhibit films. The Young Curators will broaden their film curation knowledge and skillset through the bespoke online Lab workshops and will gain practical insight into India-UK creative industries, film funding, distribution and exhibition, streaming platforms and film festivals.

The project's third strand involves Filming Community Heritage - where selected teams of aforementioned Young Curators in the 4 Indian cities will receive cinema heritage documentation training through workshops on archive research, conducting oral history interviews and basic filmmaking techniques. The young filmmakers, mentored by the project's India-UK research team and partnering film festival curators, will subsequently proceed to film intergenerational oral history interviews with diverse local community contributors, charting human histories and memories around their own cities' cinema heritage - spanning the British colonial past to India's digital present.

Project outcomes will include a documentary film, website and edited collection of essays charting shared India-UK cinema-related cultural heritage. The three interconnected pathways will therefore bring together academic research, creative industry practice and cultural heritage to foster a sustainable relationship between India-UK film festivals, young curators and community contributors. The project will foreground diverse representation and inclusive conversations, particularly involving women, LGBTQIA+, lower-income, minority ethnic, and differently abled young curators and community contributors. The project will construct a strong India-UK film festivals interface that supports the next generation of curators and filmmakers in developing new skills through professional guidance, understanding new forms of Indian and British Indian cinema and building a broad-based space for dialogue around creative industries and shared community-oriented India-UK cultural heritage.